Graphic Design Histories for Creative Dissent: Archiving and Ethical Challenges

Responding to this call's History and Culture criterion, this project focuses specifically on the objects of street protest for global movements, with the intention to define and critically engage with a history of creative dissent.The project investigates graphic design's capacity both to address and to exacerbate social crises and inequalities, looking at protests across the political spectrum. The project therefore takes it as axiomatic that democracy can be defined in different ways: that liberal left democracy is not the same as populist right democracy, and that both give rise to protest and protest street objects. By trying to understand those objects, it becomes possible to problematise the conventions of historical practices through the lens of graphic design, specifically the methods of documentation and policies of archival collections that have shaped a decidedly western view of history. This ethically-informed work asks: How can we analyse particular modes of visual communication that can galvanise communities into resistance? What are the cultural roots of such language and modes in different parts of the world? We propose three interdisciplinary work packages, focusing on street protest in Brazil, South Africa, and the United Kingdom. Drawing from non-traditional methodologies such as speculative design and cooperative craft practices, this project will explore new ways through which graphic design histories may be democratised, documented, and disseminated for future generations. At a time when the dividing line between information and misinformation can be blurred, and when participatory democracy is polarised, the project's timing could not be more urgent.